Soft eSkin with Embedded Microactuators

Research on tactile skin or e-skin has attracted significant interest recently as a key underpinning technology for safe physical interaction between humans and machines such as robots. Thus far, the research in this field has focussed on imitating some of the features of human touch sensing. However, skin is not just designed for feeling the real world, it is also a medium to express feeling through gestures. For example, the skin on the face, which can fold and wrinkle into specific patterns, allows us to express emotions such as varying degrees of happiness, sadness or anger. Yet, this important role of skin has not received any attention so far. Here, for the first time, this project will explore the emotion signal generation capacities of skin by developing programmable soft e-skin patches with embedded micro actuators that will emulate real skin movements. Building on the flexible and soft electronics research in the James Watt School of Engineering and initial discussions with colleagues in Institute of Neuroscience & Psychology, this project aims to achieve the following scientific and technological goals:

Study various actuation methods to generate simple emotive features such as wrinkles on the forehead
Extend the SensAct approach to develop a soft eSkin patch with embedded microactutors
Use dynamic facial expression models to programme specific movement patterns in the soft eSkin patch
Develop an AI approach to control the actuators to generation of specific movement patterns.